Cyber Security Bella Brilla

As a growing company we are always concerned that our limited knowledge and low current security levels, controls and processes are most definitely not robust enough to protect our business and our customers from cyber attacks and as a start up we do not have budget to cover this. Lack of knowledge means that we require specialist assistance and we know that teh cyber security innovation voucher would help our business significantly by being able to resource external assistance. We appreciate that cyber security is an ongoing challenge but stringly believe that if our application is successful the external consultancy could change the way our business operates for the forseeable future.